Kami Internal Weather Report

KamiCoach is developing a trusted intelligent voice-enabled companion providing individualised parenting plans complete with and a daily internal weather report, inbuilt activity reminders, and 24/7 access to expert guidance through pre- conception, pregnancy, birth, and early parenting. Teleconsultation from our vetted specialists affords parents the coaching and support they need to follow social distancing guidelines as they develop effective strategies and schedules that enable them to: work in a happy and productive way throughout their pregnancy; enhance self-efficacy and wellbeing throughout early parenting; and balance becoming their child's best first teacher with home-working and as they return to work post Covid19\.